Investigating ways to restore the aberrant inhibitory-excitatory synaptic imbalance in Alzheimer's disease

Introduction:
Alzheimer's Disease (AD) is a debilitating disease, characterised by memory loss associated with neurodegeneration and loss of neuronal connections. Characteristic
markers are protein aggregates that disrupt healthy brain function: amyloid-beta (A beta) plaques and neurofibrillary tau tangles. Using a knock-in mouse model of AD, AppNL-F/NL-F, which exhibits similar disease progression to human AD, we experimentally observed an abnormal increase in the electric function of certain neurons in regions of the brain targeted by AD like the hippocampus and the entorhinal cortex. These are important for long-term memory formation, so any disturbance has negative consequences on the patient. This hyper electrical activity is present in cells that regulate the inhibitory-excitatory synaptic balance. Hence, early hyper-activity results in failure to modulate excitation, leading to chaotic brain circuits that impair brain function.

Aims and research plan:
We hypothesise that there is inhibitory-excitatory imbalance in the brain and predict that rectifying it pharmacologically will delay or halt AD symptoms. Calretinin-expressing (CR) interneurons are a category of interneurons that regulate the inhibitory drive of other interneurons, thus playing a role in the inhibitory-excitatory imbalance. Anatomical studies show that calretinin expression levels and density are not affected by AD (3) and preliminary results in the lab show they are functionally active in the disease model. Our objectives are to use immunostaining to quantify the number of CR cells in different brain regions in healthy and aged-matched AD animals, record their electrical activity and assess their response to certain pharmacological conditions.

Pharmacological studies:
CR cells are activated by glutamate, an excitatory neurotransmitter, and produce gamma-Aminobutyric acid (GABA), an inhibitory neurotransmitter. Glutamic acid decarboxylase 67 (GAD67) is an enzyme that catalyses GABA formation from glutamate, hence to assess calretinin function we are also staining for GAD67. Preliminary results show that there is a difference in the density of calretinin cells in the APPNL-F/NL-F between the early and late stages of the disease in the hippocampus, which triggers the question- is there an increase in excitation facilitated by calretinin cells?

Identifying the receptors that CR cells use and investigating their function may help us determine how to modulate them. Studies show that alpha5 subunit containing GABA(A) receptors are preserved in AD so our objective is to identify whether CR cells use those receptors to activate their dis-inhibitory network. This is being done by staining for both calretinin and alpha5 and checking for co-localisation.

I will also carry out behavioural work with two AD mouse models: APPNL-F/NL-F and APPNL-F-G/NL-F-G using an 8-arm radial maze. The mice will be treated with drugs that suppress GABA(A) alpha5 to verify whether that would help regulate the electrical imbalance. This will be followed with immunofluorescence assays and electrical recordings to assess the potential effects of the treatment on disease progression.

Concluding remark
To summarise, the project centres on understanding the excitatory-inhibitory synaptic imbalance in Alzheimer's Disease and finding ways to restore normal brain function in the hippocampus, with the hope that it will delay or halt disease symptoms. The focus will be on calretinin cells, which are one of the regulators of the inhibitory-excitatory balance in the brain. The methods employed will analyse the function and anatomy of the cells in distinct brain subregions, using a novel, more accurate, mouse model of Alzheimer's Disease.